Digital transition of catch monitoring in European fisheries (EveryFish)

The aim of EveryFish is to develop, test and promote an ambitious suite of innovative technological solutions for fully automated catch recording and reporting – a next generation Electronic Reporting System (ERS) – for use on board EU European fishing vessels, as well as to develop innovative governance strategies that make use of the automatically-reported catch data. The EveryFish project will be a close collaboration with between research, academic, industry and governance actors, as well as technology providers across the EU and other European countries. These technological innovations will enable the sector to optimise automatic data collection to ensure correct reporting of the catch in terms of the size, weight, and species. The provision of verifiable catch information and improved evidence of compliance with fisheries regulations, will streamline compliance activity for both fisheries and regulators, as well as generating knowledge and data for future conservation, research and governance activities.